R4D: FastTrack - AI for Connections

The connection request queue is at least 723GW and growing, driven by low-carbon technologies, renewable energy and new developments. Assessing the overall network impact from this volume of applications is challenging, making it difficult to assess available headroom and future investment needs. FastTrack, an AI solution, aims to simulate the impact of both small and large-scale connection requests using data on network capacity, load, and external factors, to present a "rolled up" view of overall demand. This will provide DNOs with risk-weighted insights to make faster, more informed decisions on future investments, helping network planners prioritise interventions improving delivery times.